Workflows and Production Guidelines for Immersive Music

We are at the beginning of a fundamental shift in music production and consumption, away
from stereo-the dominant technology for over a century-and towards immersive audio.
Object-based audio technology (e.g. Dolby Atmos and MPEG-H) and immersive audio
devices such as head-tracked headphones (e.g. Apple Airpods) and soundbars are
leading mainstream adoption. Music streaming services are following suit with increasing
releases of immersive tracks. As a consequence, the entire music production chain is
being pushed to adopt immersive technology and workflows.
However, the music industry has not yet taken full advantage of available
technology-current production workflows are still based around stereo and immersive
sound is relegated to post-production. Many opportunities arise when immersive audio is
the primary format, unlocking the technology's potential, enabling artists to add a new
dimension for creative expression, and allowing listeners to share that immersive space.
An "immersive-first" music production chain requires new content creation guidelines and
workflows for artists, audio engineers, and producers. Now is the perfect time to examine
state-of-the-art methods and tools for immersive and object-based audio and to influence
the next paradigm of music production. This project therefore asks: what are the opoptimal
immersive audio workflows for music production, and what are their relative merits?